Product creation

"The aim is to license the products to existing manufactures. To license I need full IP protection on the puzzle morphology design. Legal checks for existing registered/patented for the combination of audio, text and braille. Patenting, copyright queries. An IP strategy to cover other countries vs cost. What information can be released during product development. Advice on contracts so I retain IP ownership. Market entry timelines vs IP protection. I am a single person start-up."